High Spatial Resolution 3D Probes for Neurobiology Applications

Understanding the processing mechanisms of the brain is knowledge sought after by neuroscientists worldwide. The brain is essentially a 3-dimensional network of cells (neurons), with the human brain containing more than 100 billion of these neurons, each of which is linked to as many as 10,000 others. This network of neurons communicate by sending electrical signals to one another. In an attempt to understand its function at a cellular level, a device is required that is capable of making electrical contact with individual neurons, allowing them to be monitored as they signal other cells in the network. The device should also be able to electrically stimulate and record the resultant responses. The proposed solution is a high-resolution array of 3D conducting microelectrodes manufactured by using advanced semiconductor technology. In the past, 2D arrays of microelectrodes have been very successful in allowing neurobiologists to study planar, layered cell networks, such as the retina. This technology, however, has limitations. In particular, where more complicated 3D cell distributions are concerned, recording and stimulation of cells displaced from the outer layers of the tissue is inhibited. The proposed work will involve the manufacture of an array of spiked electrodes, bed-of-nails , of unprecedented density and area coverage. Able to penetrate further into physiological tissues, the bed-of-nails will be used to extract information from cortical and retinal slices. To achieve this, it will be installed into an existing data acquisition system, and the produced data will be analysed. This work will be carried out over a period of 18 months at both the Santa Cruz Institute for Particle Physics (University of California Santa Cruz) and the Stanford Nanofabrication Facility (Stanford University).A period of 18 months will then be spent at the Department of Physics and Astronomy, University of Glasgow. During this time, the complete system for physiological data acquisition will be set up. Both, the manufacture of higher density bed-of-nails arrays covering larger areas and the transfer of the process to flexible substrates (for in situ experiments) will be undertaken. Working in collaboration with the University's Institute for Biological Life Sciences, the system will be used in novel experiments studying a region of the brain called the optic tectum to further understand the visual system. The use of 3D bed-of-nails arrays will significantly enhance these studies by improving electrical contact with tissues to enhance spatial localisation.